Quantum sensing and imaging.

Topic: the project will focus on developing new quantum imaging and sensing protocols with various applications ranging from quantum state tomography to high precision measurements for e.g. the detection of entanglement in non-inertial reference frames.

Context of the research.
The aim of the PhD project will be the development of a deeper understanding of quantum interferometers with the objective of then applying quantum interferometer schemes to new problems such as the study of entanglement in non-inertial rotating frames and more in general for high-precision quantum sensing of motion.
Quantum sensing is a rapidly expanding research area with links to at least two of the EPSRC Quantum Hubs. The overall scope of this research is to demonstrate experimental techniques that allow to sense changes in an object with unprecedented precision and sensitivity. Examples are the detection of motion (accelerometers) or changes in the morphology and shape (bio imaging). This research also opens avenues for the study of fundamental aspects of quantum physics and investigation, for example, into the nature of the photon along the lines of our recent work investigating the propagation speed of individual photons.
The research builds upon recent work in the research group demonstrating 10-100x improvement in the sensitivity of some quantum sensing schemes obtained by applying concepts such as Fisher information analysis.
This project is fully aligned to the EPSRC strategy areas in quantum technologies and sensing.
At this stage no companies are involved although during the course of the project we will be discussing our results for example with DSLT and IDQuantique with who we are in contact.